C4ST:Centre for Cosmetic & Curative applications of Compound Semiconductor Tech

There is a growing demand for Curative, Cosmetic and Diagnostic technologies to transition from the clinical environment to the home. Photonic solutions are enabling high-end consumer products such as laser hair removal, anti-wrinkle treatments, acne and blemish reduction. LED solutions have enabled consumer self-diagnostics such as pulse oxymetry, and are now being used routinely in fitness and lifestyle monitors. Next generation photonic applications on the short term horizon include non-invasive glucose monitoring, hydration evaluation and breath analysis as wearable technology. There is one common enabler across this market: compact, portable, commoditised laser, LED sources and detectors that can offer adequate wavelength discrimination, consumer grade reliability and safety. Increasingly LED solutions are out-competing lamp based technologies due to reduced power consumption, and for laser grade specifications, compound semiconductor diode lasers are the only viable solution. C4ST brings together device specialists and clinical application scientists in the cosmetic, curative and diagnostic domain in order to address the huge opportunities for accelerating the use of compound semiconductors in the home healthcare, lifestyle and diagnostic markets.